On the Advancement of Digital Disease Surveillance: A Context-Aware Language Model Approach

Digital disease surveillance (DDS), by facilitating media scanning, is vital for the early detection of health threats. Typically, DDS systems operate on a per-text basis, however, a text's relevance is context-dependent: Are such outbreaks common in the area? What is the risk of further transmission? A context-aware relevance estimation requires an array of information, including intricate data such as environmental or mobility data. Large language models (LLMs), which excel in various natural language processing (NLP) tasks,show considerable potential to support explainable, context-aware decision making with DDS. While relevant work has been done to adapt LLMs to
specific domains and augment them with external knowledge bases, research on LLMs for reasoning from multimodal, spatio-temporal data is limited. In my PhD research, I aim to fill this gap and contribute towards DDS 2.0. My three main objectives are: (1) creating a benchmark dataset that contextualises health threats using both textual and non-textual data, and (2) utilising LLMs' capabilities in natural language understanding and generation to create
reports assessing health threats using contextual data made available through retrieval augmented generation (RAG), for which I will (3) tackle LLMs' current limitations in spatio-temporal reasoning to effectively use
mobility and environmental data with fine-tuning and mixture-of-modality adapters.